Detecting new particles in the sky

The aim of this proposal is to develop the necessary tools to constrain signatures from massive particles in the cosmic microwave background (CMB) and apply developed tools directly to CMB data. Such particles are hypothesized in string theory and they have a well determined hierarchy. Interactions of these particles with the inflaton, leads to unique signatures in the CMB. Specifically, it can sources non-Gaussianities that can be observed in temperature and polarisation measurements.

The predicted signatures can lead to coupling of primordial tensor and scalar degrees of freedom. Some numerical challenges need to be overcome, such as the fact that the intrinsic coupling between tensor and scalars will lead to less optimal computational scaling of the standard estimators. Furthermore, it would be the first time to include so-called B-mode polarisation in the constraints on NGs. This will require new simulations that include B-mode polarisation. Developed estimators will have to be tested for unforeseen biases, foreground contamination (e.g. polarised dust) and other sources of confusion. Methods need to be developed to mitigate these nuisances.

The main outcome of this project will be the first analysis of CMB data looking for massive particles in CMB polarisation data.